Big Science - Big Telescopes

The aim of this project is to excite and inspire 11-16 year olds, their families and the general public by engaging them with the 'Big Science' carried out with the 'Big Telescopes' funded by STFC such as the VLT, ALMA, e-MERLIN, E-ELT and SKA etc.
The project will produce an exciting exhibit at the new Jodrell Bank Discovery Centre on the site of the Jodrell Bank Observatory and the Lovell Telescope - a site that is also soon to be home to the International HQ of the Square Kilometre Array. The exhibit will be created in parallel with new lesson plans, exciting 'Hands On' activities that can be used in other Science Centres and in Schools and online resources that can be downloaded for use away from the Centre.
The project team will be working with staff at all STFC 'Big Telescopes' and will support networking between teams both nationally and internationally.